Case for Planck Urgency Funding from STFC

I seek urgency funding of 12 months support from STFC funding to continue employing a postdoc, currently funded by the UK Space Agency, to
contribute to the Planck power spectrum and likelihood analysis for the third Planck data release scheduled for the late 2015/early 2016. The
priority in this work will be to eliminate residual systematics in the Planck polarisation likelihood at high multipoles. In addition, we will contribute
to the validation of the Planck high frequency instrument polarisation data at low multipoles using novel cross-spectrum quadratic estimators.

Potential impact
Planck research involves the development of advanced modelling techniques which are now actively being applied to development of optics through a small spin out enterprise. Visualisation techniques developed to support
the analysis of X-ray data have led to the development and open source release to the wider community of a fully featured interactive plotting package.